Reconciling coral and marine-atmosphere oxygen isotope estimates of sea level change over the last climate cycle

Fundamental to understanding Pleistocene sea level variations is determining the history of changes in continental ice volume. Variations in the d18O of benthic foraminifera reflect global ice volume and sea level changes, but the signal is contaminated by temperature and local hydrographic effects. Here we propose to use the Mg/Ca of benthic foraminifera to estimate deep-water temperature and thereby derive a record of variations of d18O seawater over the past 130,000 years. Our d18O-based sea level proxy will be compared with other proxy records of sea level change from the literature to reconcile coral-based reconstructions with marine and atmospheric d18O records.